Nottingham Trent University and Flowerbx Limited KTP 23_24 R5

To leverage existing cutting-edge research for vertically growing agricultural produce and develop a novel process for producing flowers.